Role of KANK2 in Kidney Disease and Podocyte Function

The main aim of this project is to test the role of the newly identified protein KANK2 in podocyte function an, more specifically, in maintaining the cytoselection architecture of these very specialist cells.